Ela, the analytical engine giving consumers a fair deal in insurance

Over the last 15 years, price comparison websites(PCWs) have emerged for multiple markets including financial services and utilities. It is estimated that 85% of UK consumers have used a PCW(CMA,2017). Indeed, 31% of all UK personal motor insurance policies are sold through PCWs(FCE,2019). Yet, despite their promising potential -- allowing consumers to rapidly compare prices between firms and select the lowest priced product -- it is now well established that PCWs do not offer a fair deal for consumers(FCA,2019). Indeed, a recent analysis of energy PCWs even concluded that commercial PCWs should be shut down to better protect consumer interests(Antal,2020).

Focusing on insurance PCWs, the problem stems from the fact that PCWs primarily earn revenue from referral fees, paid by insurers when consumers use a PCW to purchase a product. PCWs also earn revenue from affiliate marketing agreements. While PCWs are marketed as "free" for consumers, in reality, since insurance providers pay PCWs for each policy sale, these costs must ultimately be recouped in the price paid by the consumer for the policy. A recent study found that PCWs' "hidden fees" are typically around £60 for personal motor insurance but can account for as much as £160(The\_Telegraph,2019). This is equivalent to PCWs' hidden fees accounting for up to one third of policy costs, given average annual car insurance cost of £485/year(ABI,2019).

In addition, FCA regulations state that insurers must ensure customers can make informed decisions about policies (the"appropriate information rule"). However, PCWs fail to do just that. By ranking policies from lowest to highest, without disclosing policy features, it is very difficult for consumers to understand whether they are purchasing the right cover for their individual needs. If a cheaper insurance policy has a high excess, it does not offer the best value. Similarly, if you use your car for business travel, but do not have a policy that insures driving for business use, then a cheaper/standard policy could leave you uninsured on a business trip and personally liable in case of an accident.

Founded in Cambridge in 2019, Rnwl's mission is to remove the hassle of managing insurances and forever change how people interact with their insurers and product offerings. We have a grand vision of giving consumers cheaper, transparent, and unbiased access to the motor insurance market.

We will disrupt the insurance distribution market to the benefit of the consumer: delivering unbiased and cheaper access to motor insurance.